Study of Solar Neutrinos at Super-Kamiokande

This thesis will concentrate on the effect of matter effect on solar neutrino at Super-Kamiokande. It is a very precise measurement of the neutrinos, which in particular deals with very low energy particles, thus a careful analysis that can reconstruct low energy neutrinos and reject their background is needed. The thesis will focus on elastic scattering processes that provide the cleanest sample of solar electron neutrinos. A non-zero day/night asymmetry implies that the flavor oscillations of solar neutrinos are affected by the presence of matter within the neutrinos' flight path. The aim of this thesis is to take into account the full Super-Kamiokande statistics, improve the background rejection and provide the first observation of a non-zero day/night asymmetry.